IP help

Professional assistance required for development of an IP strategy for a small batch distiller, making innovative flavours with innovative equipment and ingredients. IP required for flavours, logos and branding.